Queen's University of Belfast and SDG Construction Technology Limited

To improve accountability and create a culture of innovation, to identify opportunities to utilise data to drive activity and provide insights.